Parkinsons Walking Glasses - Product Testing and Development

There are around 12 million people globally who are presently living with Parkinson's with that number set to grow, Experts believe that 1 in 37 people will get Parkinson's in their lifetime and 1 in 20 people will be under the age of 40\.

Medication is used to treat the symptoms of Parkinson's, but at this time there remains no cure for this debilitating disease,

The main symptoms of Parkinson's disease are:

Involuntary shaking

Muscles Stiffness

Shuffling Walk

Slowness of movement

Treatments for Parkinson's disease include therapies to help with movement problems, physical activity, medicines, and sometimes brain surgery.

Visual Cueing is a method that has been used in physiotherapy clinics all over the world for decades. It involves marking out a pathway on the floor in front of the patient using "Markers" such as lines of tape or pieces of paper, and when the patient walks over these markers, they display an instant improvement in stride length and speed.

StrydAR Smart Glasses have been developed as a Visual Cueing Mobility Device to aid the mobility of people who live with Parkinson's.

By projecting a "Holographic Marker" into a specific part of the user's field of view, then using a process called "Focused to Infinity" the visual cue is displayed as a hologram that appears 2.5 meters in front of the wearer, instantly improving the Posture, Balance and Mobility of most people.

Remaining undetected is a particular benefit that is especially meaningful to the Parkinson community. That's why we have designed our glasses to be practically indistinguishable from a pair of ordinary sunglasses, allowing the wearer to walk around without their disability being detected.

Our Glasses will be the first device on the market that can provide a versatile and effective means of delivering visual cues, in and out of the home setting, giving people the opportunity to walk and exercise outside, allowing them to live a more independent and meaningful life.

Wearing the glasses will reduce incidents of falling and greatly improve: Independence, Quality of Life, Physical Activity, Social Interaction, Mental Health, Mood, even Cognitive Function.